Investigating the use of acoustic mixing for anode production

Batri are seeking to implement a lower energy manufacturing process for the creation of battery anode material, further enhancing sustainability of Batri's sodium-ion cells.

This project will investigate the introduction of Acoustic Mixing (AM) in place of a wet-dry milling process. The current process employs a wet-dry milling step, requiring the use of high-energy milling equipment and an energy-intensive drying steps.

AM offers an alternative pathway to those energy intensive steps through a single dry milling-mixing stage. AM requires far less energy and processing time than traditional milling and mixing technologies due to the use of sound energy to effectively and efficiently process powder precursors.

By creating a novel anode synthesis method of increased energy efficiency using sustainably sourced materials, this pioneering project will pave the way for a new standard of sustainable battery technology for stationary energy storage.